UK Programme for the European Extremely Large Telescope - Support 13-14

A summary of the UK E-ELT programme is given in the attached document "UK Programme for the European Extremely Large Telescope" Cunningham et al. September 2010. The scope of the programme has been expanded to include the UK participation into the HIRES instrument.
This proposal is to request support for the contribution to HIRES by the Department of Physics and by the Institute of Astronomy at the University of Cambridge, as detailed in the UK E-ELT Programme spending proposal CRCv5 (Colin Cunningham) and approved by the E-ELT Steering. More specifically the work packages for the University of Cambridge are:

- Blue book support, provide input from science, optics, opto-mecanics and detectors specialists. Request: 14.5 k£, SM TBD

- Investigate methods for image/pupil slicing. Request:3 k£, SM TBD

- Investigate methods for mosaicing large gratings at cryogenic temperatures. Request: 12 k£, SM TBD

- Investigate near-IR detector performances and limitations (e.g. stability, flat fielding, read out noise). Request: 5 k£, SM TBD

Potential impact
Included in the "UK Programme for the European Extremely Large Telescope - Pathways to Impact", Cunningham et al. September 2010. (attached)